Neuroglobin in the Retina. Use of a Knockout Mouse for Functional assessment / Phenotyping and examining Human relevance, towards Neuroprotection.

Neuroglobin (Ngb) is a recently discovered nerve specific oxygen binding "globin" protein.
It was discovered recently through the use new research techniques - even though it had been present for hundreds of millions of years.
It has been present for longer than the more well known Haemoglobin ( which carries oxygen around the body and removes waste products in blood) or Myoglobin which carries out a similar function in muscle.

Neuroglobin is a newly discovered protein which is found in nerve tissue such as the retina and the brain and its function is not clearly understood at present.
The importance of this protein is that it is found in nerve tissue ( retina and brain) that work very hard to provide essential functions such as eyesight and the many important functions of our brain.
The retina can be though of as being "the film or sensor in a camera" in that it converts light energy from an object in front of us, into an electrical signal that then travels up the Optic nerve to the brain, where it is processed to allow us to see the object.
If there is a fault anywhere along this pathway, the person may have problems with their vision and may not be able to see well or they may not see at all. This can have a severe impact on their lives.
Retina, nerve tissue and brain may have genetic abnormalities that mean these tissues may not work as they should from an early age or they may degenerate later in life. As these tissues all "work" very hard even in people who do not have a faulty cell or tissue, with time "ageing" their blood an oxygen supply may become impaired of the tissue can lose function. Many diseases can affect the retina and eyesight and the brain.
Diseases of the retina include age-related macular degeneration, genetic errors or dystrophies, problems with blood supply, problems with the pressure inside the eye "glaucoma" and problems with the main nerve (Optic nerve) connecting the eye to the brain.
Glaucoma is the most common cause of irreversible loss of vision in the world. Once the sight is lost in glaucoma it cannot be recovered. We do not fully understand why glaucoma occurs. The aim of this neuroglobin project is to try to work out why nerves are damaged, before it is too late, so that we can work out ways to try to prevent the nerves being damaged so that we can prevent loss of vision.
Diseases of the brain include strokes, degenerative conditions such as Alzheiners disease and dementia. Again research into neuroglobins function may help to prevent loss of brain function.

Many of these retina and brain diseases are due to problems with blood supply, oxygen transport and build up of waste products or abnormal material.
Neuroglobin has been implicated in many of these diseases and the aim of this project is
Primarily to try to find out what its function is in the retina.
Secondary aims include applying what we find out about Neuroglobin in the retina to brain research

We will compare mice that have neuroglobin in their retina and brain with some that do not have neuroglobin.
This will be done by taking specialist photographs and measuring what the retina "sees". We will see how this changes over time "ageing" to try to work out how neuroglobin works in the retina and in the brain.
We have some clues about how neuroglobin works and we believe that it doe have a vital function in retina and in brain.
We are working with many other reseachers in other institutes in a collaborative effort.
Together, if we can work out how neuroglobin works, then we can try to increase its effectiveness and prevent loss of function in the retina to try to prevent loss of vision and to try to prevent loss of brain function.

Technical abstract
1. Is there loss of function and structure time-course for retinal ganglion cell and amacrine cells in an Ngb KO mouse retina?
2. Are there changes in Ngb KO brain distribution of Ngb, structure, Apoptosis over an extended time?
A longitudinal assessment of retinal function and retina / brain characteristics, will be performed on a cohort of mice from each genotype.
Retinal structure by Optical Coherence Tomography (OCT scan), retinal function (ERG) in these animals will be assessed at 1, 3, 6, 12 and 18 months, at which point the animals will be used for immunohistochemical and apoptosis marker (TUNEL) analysis of the retina and the brain. Extra cohorts of mice will be used for immunohistochemical analysis of the retina and the brain at the intermediate time points described above. 18 month experimental study with completion of research questions by 30 months.

3. Are there similarities between human and mouse retina and brain Ngb distribution, tissue structure and Apoptosis markers?
In collaboration with the UCL/ Moorfields histopathology service we will carry out immunostaining on selected library research human tissue sections. 18 month study based on 1. (above)

4. Is there any association between variations of human Ngb gene (or determinants of transcription) and markers for glaucoma/ ganglion cell/ optic nerve disease?
I will work with experts in Bio-informatics/ UK Biobank experience, to look at glaucoma / optic nerve dysfunction, using gene-based statistical techniques to look up whether genetic variation in Neuroglobin in humans is associated with Ganglion cell variates in 40,000 participants in UK Biobank with the potential to search other databases. 12 months data gathering/ mining followed by 12 months analysis.

Potential impact
Beneficiaries
Neuroglobin research international collaboration
Nerve and brain research groups - clinical and laboratory based
Therapeutic/ pharmaceutical research
Translational

Haemoglobin and Myoglobin are the most studied proteins and Neuroglobin is highly likely that a similarly inspirational story to that of its globin family members will unfold.
This would lead to engagement through school and university science projects and also through scientific engagement such as science museum exhibitions for all ages.

I would ensure that the eye charity (and any other) that I work closely with has access to information about my research. This is important as patients biggest fears include loss of vision and the overarching response from patient engagement events is that they would like to feel that there is research going on, which even though it may not benefit them, may in the future prevent vision loss in others.

It would be impossible to calculate the scientific and economic importance of the study of Haemoglobin and Myoglobin. However, it is very possible that Neuroglobin and its study will also have some important scientific and economic impact. Thus, it is likely that clinical, research, laboratory science, therapeutic and related businesses / industries would be interested and would be likely to invest in the future of neuroglobin related products and therapeutics.

There is no immediate intellectual property likely to arise from this project but there may be linked to potential downstream therapeutic interventions arising from a deeper understanding of neuroglobin's function. Should this begin to emerge as a possibility I will immediately engage with UCL's technology transfer office, UCL Business (UCLB) to ensure appropriate protection of IP. UCLB and indeed many investigators at the Institute of Ophthalmology and Moorfields Eye Hospital are tightly networked with those pharmaceutical companies that might be interested in exploiting neuroglobin as a potential target. Also, colleagues have increasing experience of start ups and should that be an appropriate route I will be able to get advice. In addition to the above support the School Translational Research Office including The Translational Research & Enterprise Accelerator Committee (TREACC) provides comprehensive support to ensure optimal exploitation of novel ideas.